e-infrastructure capital grants for JASMIN

We intend to develop a suite of community intercomparison software tools and this proposed capital grant will enable us to contract a software development company to start.

Potential impact
This is primarily a low-goal scoping exercise which we intend will deliver a significant milestone upon which to build future work on the development of a community intercomparison suite of tools. It is expected that subsequent NERC funding will be sought to support this planed future work.